Measurement of Partial Discharge in High Voltage Electrical Components in Aerospace Environments

"This project seeks to develop a measurement technique that would maximise our ability to detect partial discharge when it is produced by the voltages from a power electronic converter. This will support the development of a test technique that could ensure the reliability of aerospace high voltage systems.

The project is focused in a way that would see it add value to aerospace systems as they continue to see higher voltages being deployed. However, the project would also provide significant benefit to related applications such as automotive and marine electrical systems.

The key innovation we are seeking to develop is an antenna design that maximises our chance of detecting partial discharge in insulation systems operating at the pressures expected in an aerospace system."